Fully Produced Live Concerts from Home - The Road Sessions

Our project is to offer both musicians and society the opportunity to be part of live streamed concerts, produced to a professional audio quality as expected from a typical commercial live gig, and offer society the ability to financially support the artists. These live concerts will be performed by artists at home, adhering to government guidelines during COVID-19 restriction and be broadcasted live via our social media channels and dedicated website, www.theroadsessions.co.uk.

The innovation - ourselves providing the artists with a home recording studio pack they use to set up their rig. Our audio engineer will then remotely control their laptop supplied to control all input/output levels, plugins (effects used to enhance sound) which is plugged into the recording hardware - as seen at a live concert. We then, via video call, walk the musician through the simple steps of testing all connections/audio levels and perform a practice run. Made possible using open broadcaster software, remote control software and having the recording software preset on the laptop so minimal set-up is required by the musician. We are then ready to go live through our social networks and website for ease of access and share ability, broadcasting the artists live gig to viewers at an audio quality equal to that of a commercial gig at a physical venue.

Three independent concerts will be broadcast live on our platform and channels each week. Concert slots are voted for by the public, through artists being invited to create a profile, upload a video performance - and the public clicking to vote who they want to see perform live. This encourages musicians to be creative with their performances, and also to publicise their profile in the hope of gaining support. The platform benefiting from this exposure and advertising.

The platform/website will allow you to browse and discover past performances to watch as catch-up, with each artist being dedicated a profile including social links, bio, Spotify links and a "tip jar" for you to donate to support the artist with 100% funds going to the artist. The homepage will hold a countdown to the next live performance coming up and scheduled performances coming your way.

In summary, a virtual talent platform created to both financially support and promote musicians - through bringing society entertaining, professional quality live streamed concerts to their screens every week.